Revolutionary Human Plantar Pod

An innovative muscular strength and conditioning device to be used in physiotherapy and rehabilitation, health and fitness, and sports strength and conditioning. This overdue product will be the first advanced and gym based device that targets the foot, ankle, and deep lower leg, and will be unique in its ability to improve fitness, elite sports performance, prevent and rehabilitate from foot/ankle injury/pathology and medical operations, address challenges in senior and obese groups, preventing falls and significantly improving the maintenance of fitness/active lifestyles.